s02 Dissemination of the redefined kelvin (DireK-T)

The aim of this project is to take advantage of the kelvin redefinition using practical primary thermometry approaches for the dissemination of thermodynamic temperature. The kelvin redefinition in May 2019 initiated a comprehensive research phase for the realisation and dissemination of thermodynamic temperature to replace the ITS-90/PLTS-2000 scales currently in use. This project progresses beyond the state of the art, through: demonstrating dissemination of the kelvin from 4 K to 300 K; developing a robust framework for establishing traceability by primary thermometry; working towards the next generation primary thermometry to 700 K